University of Bath and Oxford Policy Management

To develop and implement protocols and procedures for conducting methodologically diverse, integrated, robust, and policy-relevant research and evaluation in developing countries.